University of Essex and Cognitran Limited

To utilise machine learning to analyse vehicle data and provide automotive OEMs with tools to predict failures and facilitate faster repairs, leading to cost savings and improved customer satisfaction.